Data Anonymisation for Automation Discovery in Professional and Financial Services

Mimica uses AI to identify and describe automation opportunities for knowledge work. Our products allow clients to increase by 3x the number of automations they deploy each year. Leading Fortune 500 companies purchased our product. Professional and financial services (PFS) represent the largest segment of the automation market. We received strong interest from companies across this segment. However, our technology requires recording all of an employee's computer actions. This poses data security risks for PFS clients. The objective of this project is to research a data security layer to redact all personally identifiable information in our data, enabling PFS clients to adopt our technology.